Develop novel-processing for the use of paludiculture biomass as an alternative feedstock for regenerative pulp production.

This project aims to create a shift in the viscose industry by using wetland plants as a sustainable alternative to traditional wood pulp. Through unique processing developments, Saltyco will extract high-quality cellulose from crops like typha latifolia. This approach offers dual benefits: meeting the textile industry's demand for eco-friendly materials and aiding wetland restoration, vital for biodiversity and carbon capture. Our comprehensive strategy, from lab tests to market integration, positions Saltyco as a future leader in sustainable textile innovation, reshaping industry standards.